Web Platform

Although many cleantech products are currently available, few are widely used; this is mainly because end-users struggle to find the right products for their specific needs. Cleantech RE proposes to develop a web-based platform that guides users through the decision-making process and provides focussed introductions to local suppliers of the customer's preferred solution(s). In this project we will engage an external consultant to help us validate the economic feasibility of our idea and identify partners for subsequent development. The fresh view of an external expert will be essential to challenge any pre-existing assumptions that we made and ensure a robust validation of our idea.